Theatre Capture using 360 degree video techniques (R&D03)

Stagescreen is a UK creative technology ('Createch') SME with a core project team of Derek Nelson, a senior TV producer/director and Chris Hunt, an award-winning TV producer/director. Stagescreen is addressing a significant unmet need for the theatre and television industry with its 360-degree shooting workflow system to capture and present staged productions. Capturing and presenting staged productions in the metaverse opens theatre to a broader audience, including younger people of all socio-economic groups and regions.